Self-Immolative Release

Strategies enabling the controlled release of a payload molecule from a larger construct are highly valuable across a range of chemical and biological fields, including solid-supported chemical synthesis, antibody-drug conjugates (ADCs) and prodrugs. A popular approach leverages so-called self-immolative linkers, which trigger fragmentation of the construct in response to a particular chemical, physical or enzymatic stimulus, thereby leading to release of the payload molecule. Such triggers include valine-citrulline (Val-Cit) and valine-alanine (Val-Ala) dipeptides, reducible disulfides and nitroaryls, glycosidase-cleavable and peroxide-cleavable groups. In the field of targeted drug delivery, the judicious choice of a cleavable linker can enable the controlled release of the therapeutic only at the desired site of action, limiting off-target effects. Self-immolative linker systems often leverage nucleophilic amine, alcohol and thiol groups in order to link the payload to the rest of the construct; to date, all ADCs approved by the FDA containing cleavable linkers employ one of these three functional group handles. However, methods to release other functional groups are scarce, meaning that the controlled release of payloads that lack these key handles poses a challenging task. This project will look at extending the number of functional groups that can be released by self-immolative linkers. The project will provide the student with training in modern organic synthesis techniques, along with analytical techniques involving the full characterisation of complex molecules (NMR, IR, mass spec, etc).